The Impact of Teacher Mental Health on Children’s Outcomes

Mental health is a growing concern in UK schools. Recent surveys report that 78% of teachers and 84% of school senior leaders are stressed, and that stress levels are rising (Education Support 2024). Anxiety and burnout among teachers can lead to increased absenteeism and early exits from the profession, disrupting students’ learning and placing additional strain on schools (Perryman and Calvert 2020). At the same time, one in five children and young people aged eight to 16 years in England reported a probable mental health disorder in 2023 (Newlove-Delgado et al. 2023), a huge rise from 2017. The growing crisis in teacher mental health is clearly occurring alongside rising rates of child mental health disorders, but the extent to which these trends are interconnected remains largely unexplored. Addressing this gap is critical, as teacher well-being may be a fundamental but overlooked determinant of children’s outcomes.
In this project, we use data from the Avon Longitudinal Study of Parents and Children (ALSPAC) to investigate the existence of a causal link between teacher mental health (TMH) and children’s outcomes. Previous studies have shown a significant and sizeable correlation between teacher well-being and their students’ outcomes. This project is the first to leverage unique data that allow for causal interpretation, offering robust evidence on whether teacher mental health influences students’ outcomes, including well-being, emotional development, and educational achievement.
We leverage information from ALSPAC, which provides comprehensive indicators of TMH (e.g., anxiety, depression, self-esteem), and a wide range of students’ outcomes. Our research design exploits the availability of information on teachers that can be directly linked to that of their students via classroom identifiers. This allows us to compare students taught in the same primary school and year who are exposed to teachers with different levels of mental health distress. The survey also collects information on teaching priorities (e.g. importance of different educational objectives) and teaching practices (e.g. the use of incentives and sanctions), which can be seen as mediators in the relationship between TMH and students’ outcomes.
In addition, this project will capitalize on ALSPAC's longitudinal tracking of participants (now in their 30s) and its unique data linkages to the National Pupil Database (NPD) and police-force records. This allows for an exploration of the long-term impacts of exposure to primary school teachers with different levels of mental health distress on their students’ adult outcomes, such as secondary school education attainment, interactions with the criminal justice system, and labour market success.
The findings will inform policymakers about the broader costs of poor TMH, guide targeted teacher well-being interventions, emphasise the importance of different teaching practices, and contribute significantly to research linking workforce well-being and societal outcomes. We partnered with external organizations - Education Support and the Mental Health Support Team of the North East London Foundation Trust NHS - to achieve these goals and maximise our impact and engagement activities.
This project matches national and global priorities on education and mental health, addressing urgent policy needs in the UK and offering insights that could be adapted internationally. By establishing a clear link between teacher well-being and student outcomes, this research will contribute to improving child skill development, addressing issues around teacher retention, and fostering a healthier, more supportive school climate.